DATA: ENABLING HOUSEHOLD ENERGY DATA: INFRASTRUCTURES FOR POLICY AND PLANNING

This proposal plans to strengthen data expertise and research partnerships between South Africa and the UK though the formation of a new network aimed at investigating access to and use of household energy data for policy-making and planning. The work planned focuses on data infrastructure and brings together data professionals, energy researchers and policy makers in SA and the UK. It includes both knowledge exchange events and limited capacity building that help us to understand better data needs for answering key research and policy questions, and optimal methods and protocols for governance, storage of and access to these data.

The project's aims are a good fit with the mission of the ODA to deliver outcomes that promote the long-term sustainable growth of South Africa as an emerging knowledge economy. Substantive cases from South Africa highlights some of the challenges faced both by the shortage of data needed to provide evidence for evaluation and impact monitoring of e.g. consumption, fuel poverty and demand reduction, but also the lack of systems and tools to extract and present intelligence from data.

Teams will work across the network to address key policy challenges through shared scoping, planning and analysis of UK and SA household energy data. This proposal connects centres of expertise to further progress in areas where there is less capacity than is needed for progressing the next generation of data infrastructures, and in turn, foster new research agendas. Because the centres involved are recognised as key players in their various existing roles, the fusion of their activities will enhance international pathways to impact.

The project will contribute to the development of an internationally networked cohort of experts charged with brokering of and access to data new and novel forms of data who have the skills to work globally. To meet this final aim, the project will co-design and implement a joint UK-SA workshop programme focused on data management and sharing in the social sciences, aimed at researchers, that contributes to the global data science educational programme being developed under the wing of the Research Data Alliance (RDA). The theme of household energy data will provide an excellent exemplar for the training.

A number of government initiatives in SA and the UK are already exploring the potential of existing big data to support areas of planning and policy development such as resilience, preparedness and response for disasters, and capacity building and so on. Big data presents new opportunities for undertaking data-intensive research through identifying new correlation from the expansive and extant range of available digitally born energy data. Importantly these new data assets need digitally re-structuring to become valuable for answering data-driven research. An extension to the existing data curation and preservation methods is required in order to maximise the value of these new products.

Potential impact
This proposal plans to strengthen data expertise and research partnerships between South Africa and the UK though the co-investigation of infrastructure for household energy data. This will include knowledge exchange and capacity build events that focus on access to and use of data. Researchers will work strategically across the new network to address key policy challenges by shared analysis of UK and SA household energy data.

Knowledge exchange impacts: Given the multi-disciplinary nature of this project we expect to deliver a wide range of benefits that include publications and conference submissions in social sciences, data informatics, and the energy/natural environmental sciences. For example In liaison with our key stakeholders we plan to host international workshops to exchange big data methodologies for curating household energy data, develop new skills for enabling, using and visualizing this energy data. A number of final reports and case studies will compile findings and investigate future sustainable opportunities and pathways for securing timely access to quality energy data.

Policy making impacts: Increasing amount of accessible and high quality data will facilitate planning and policy-making. Researchers are concerned with (lack of) access to data for data analysis for assessing fuel poverty, consumption and demand reduction. This project will help facilitate provide greater access to a wider network of users facilitated by scoping sources and implementing appropriate governance practices. Part of the programme of work planned is to trial access for the community beyond academia using appropriate safeguards. Since the fruits of securing powerful data resources may not be immediate, and will be an on-going process to build more collections, we expect longer-term impact to manifest itself more effective data-based policy and planning. Case studies will be produced for policy and research consumption.

Research data infrastructure and data profession impacts: The proposal brings together UK and South African data professionals to share expertise and develop new research agendas. It aims to strengthen research in this area of data infrastructure between the UK and South Africa by providing joint activities between existing international centres of excellence that enhance knowledge about how best to enable data for social science and policy research. Through the partnership the project will promote mobility and develop capacity, thus contributing to the development of an internationally networked cohort of experts charged with brokering of and access to data new and novel forms of data who have the skills to work globally. To meet this final aim, the project will co-design and implement a joint UK-SA workshop programme focused on data management and sharing in the social sciences that contributes to the global data science educational programme being developed under the wing of the Research Data Alliance (RDA). The theme of energy data will provide an excellent exemplar for the training,

Engaging users: In addition to the involvement of active energy researchers with on-going or pilot projects to contribute, we are holding knowledge exchange and training and capacity building activities. Within the time frame of this project, four streams of KE and TCB are proposed that aim to up-skill data professional staff and data owners in South Africa. These include: intensive knowledge workshops; a virtual user forum (using a successfully-launched UKDS Google group) to enable consultation and involvement from a wider audience and webinars to showcase projects energy data products and infrastructure solutions and gain feedback.

Communications and engagement: This project will benefit hugely from the PR machine of the UK Data Service that is pro-active in its use of up-to-datewebsite content, blogs, social media outlets and mailing lists.